Upgrading Processing Capability

PGXIS has developed a novel mathematical method that out-performs conventional ways to analyse genetic data. To maximise the impact of this method, we need to upgrade our IT systems to increase speed and reduce the cost, and require external expertise to deliver this.